Bayesian optimisation led design of biopolymer-based thermoset composites with enhanced recyclability

Plastic pollution presents a growing threat to the environment, with vast quantities of waste adversely impacting a variety of environmental receptors. This pollution can be categorised as either thermoplastic or thermoset in nature, with the former characterised as remouldable on heating whilst the latter exhibits irreversible curing caused by strong cross-linking between macromolecular chains. Currently, thermoplastics and the microplastics associated with their degradation have been dominantly focussed upon in literature; contrastingly, this proposed PhD project would study thermoset waste's impacts upon the environment and the means of mitigation.

Between 2000-2019, global virgin plastic manufacture doubled to 460 Mt yr-1 and waste tracked this rise. Such large annual masses provided an impetus for this proposal, and using the source-pathway-receptor model two key environmental risks were identified, each linked to a fundamental property of modern thermosets. Firstly, most thermoset waste is deposited in landfill, this can be in a controlled or uncontrolled manner; the latter mode provides an initial terrestrial point-source for pollution. Under mechanical stress, thermosets can generate macroplastic debris which can pass via aeolian and hydrological transport pathways into the atmosphere, pedosphere or hydrosphere. As thermosets leverage a covalently cross-linked structure to obtain a high strength/stiffness at the cost of reduced biodegradability, their macroplastics tend to accumulate in the environment, bringing them into contact with sensitive receptors (e.g. biota, habitats, humans). In the hydrosphere, this accumulation presents environmental hazards including habitat destruction, ingestion/entanglement by/of marine biota, and release of harmful organics. Secondly, since energy recovery can be carried out with thermosets, waste not landfilled is commonly incinerated. As thermosets are manufactured from non-renewable feedstocks (i.e. petrochemicals) this creates a terrestrial source of solid fossil carbon. Incineration provides a pathway by which fossil carbon can enter the sensitive atmospheric receptor in a gaseous format (e.g. CO2(g), CO(g)), perturbing the short-term carbon cycle and contributing towards global climate change. The anthropogenic flux of fossil carbon out of the subsurface and into the plastic cycle in the form of manufactured thermoset polymer can be estimated to equate to roughly 38 Mt C yr-1 by 2022. Of this flux, three 'moulding' thermoset plastics are produced; unsaturated polyester resins (UPRs), phenoplasts, and polyepoxides, which comprise 20%, 18%, and 6% of annual thermoset production, respectively. Moulding resins are used in the manufacture of fibre-reinforced plastic (FRP) composites, and so it can be further estimated that FRP is responsible for up to 44% of the annual thermoset carbon flux. Given their substantial contribution to anthropogenic thermoset plastic waste, unrecyclable nature, and fossil provenance, this form of thermoset is of particular interest from a sustainability point of view.

The proposed project would involve a guiding theme of environmental risk management as defined by Speight. Firstly, primary hazards would be identified, in this case, the dual issues noted previously; namely thermoset FRP composite waste accumulation and short-term carbon cycle perturbation. Secondly, likelihood and severity of potential consequences associated with the identified hazards would be analysed. And finally, management of the resultant levels of risk would be addressed. With respect to management, preliminary reading has found that two active areas of research in sustainable thermosets has been the development of increases in both recyclability and renewable-feedstock content which respectively address the dual-hazards identified above. This project would therefore focus upon the intersection of these 2 developments.